Games and Interactive Television

In recent years the boundaries of established screen-based media genres, such as games and television, have become blurred. Also, TV consumption is declining, whereas games and social media consumption is growing. This research will investigate how games and interactive media experiences could be deployed within an 'Interactive TV Framework' to enhance multi-screen TV-centric interaction experiences. The investigation will be prototype-based, undertaking a number of iterations through: analysis of consumer needs, creation of interaction concepts addressing these needs, development of prototypes for experimental enquiry, and experimental evaluation. BTTV will be used as a main case study. The experiments will assess aspects such as engagement, affect, failure, loyalty and will employ qualitative (e.g. interviews) and quantitative (e.g. galvanic skin response) methods.